REFORMAT - REconFigurable mOdulaR can MAking equipmenT

As part of it drive to stay at the forefront of innovation in the can-making industry and to build on its recent innovative successes leading to awards for export, CMB Engineering are seeking to further improve the design and operation of its equipment to make them more efficient and flexible, in order to meet the changing demands of their global customer base and consumers.

By working with their partners in this project, CMB will also seek to accelerate their speed to market for new and innovative equipment